A new approach to Science at the Life Sciences Interface

The key scientific challenges of the next century require that we fundamentally advance current understanding of complex natural systems - ranging from how cells work and why/how they go wrong, to how the interaction of climate and ecosystems regulates the planet's life support system. We wish to understand how these systems behave at the functional level, and how this behaviour arises as a result of highly dynamic, strongly non-linear, tightly coupled interactions between component processes occurring across multiple spatial and temporal scales. Entirely new kinds of exploratory and predictive models and research strategies are needed to address these challenges. A new generation of theoretical methods and tools are needed to enable the recognition and exploitation of synergies and similarities that allow the translation of solutions between different scientific problem domains. Biological theories are evaluated against often imperfect data sets. There is a need for judicious selection and validation of the test bed against which any model is evaluated and the development of novel technologies for gathering new data identified as critical to complex system behaviour. The investigation of systems-level behaviour requires the identification of biological hypotheses that could not have been expressed by looking at individual phenomena alone. The unprecedented degree of complexity will mean that these quantitative models will be analytically intractable, and exploring their behaviour will be possible only through a computational approach. In short, a novel computational approach and environment is needed for doing this kind of science - and this does not exist in academia today. Progress requires both a cultural and technological change in the way in which mathematical and computational models, tools and software are developed, and a concomitant change in the way in which groups of scientists are trained to develop and use these approaches. This work can only be done in the context of real biological problems. This proposal brings together a consortium of partners from academia and industry, each of whom has begun to focus on differing but complementary aspects of these problems. These centres are the ideal community to attempt such a cultural shift since they are already dedicated to training the next generation of scientists who will pioneer this kind of science.

Potential impact
This proposal aims to train a new generation of first-rate scientists to lead, work and think across the boundaries of traditional scientific disciplines. At least 17 postdoctoral researchers will be trained directly by this proposal; they will work between disciplines and institutions as well as across academia and industry. The impact of this training will broaden over the lifetime of the grant as the PhD and DPhil students of the three DTCs (over 200 students during the lifetime of the grant) will be part of the community effort and be exposed to this multi-disciplinary, multi-site science. We will also train other members of the academic and industrial communities on the use of the in silico environment. The outputs of the programme - the in silico environment itself and the tools and techniques therein - will have an impact on the speed of scientific advances and the approaches used in the life sciences. Enabling the wider academic community to use the outputs of our work is vital to the success of the project. The computational modelling approaches we will develop will allow the analysis of complete system behaviour, targeting experimental power to areas with greatest potential impact. The computational models themselves must be robust and reusable, and we will develop an in silico infrastructure to facilitate this, thereby reducing the redundancy of disparate software environments. The integration of many existing tools and the development of new computational tools within this environment will allow significantly more life science researchers to carry out this type of research and increase the power of this type of analysis. Furthermore, some of society's current research challenges, such as understanding complex diseases or sustainable bioenergy, will only be solved by integrating biological and physical sciences research. As such, the outputs of this proposal will be of interest to both the academic and industrial sectors. Both of these communities will be engaged in our activities.